Computational de-orphanisation of T Cell Receptors using yeast peptide-MHC display libraries

This project aims to develop a machine learning pipeline for the prediction of off-target binding by candidate T cell receptor therapeutics, and for the identification of the natural ligands of orphan TCRs, using data from experimental yeast peptide-MHC binding libraries generated in the Fernandes lab.

UKRI-BBSRC priorities: Understanding the rules of life / Transformative technologies